University of Strathclyde and arbnco Limited

To automate the measurement and collation of near real-time building performance data via an IoT platform and use this data to develop and commercialise e-services to be deployed in buildings to enhance the company's current service offerings for large estate facilities management.